Sustainable and safe solution for the remote participation in sports and exercise

WizHero is developing an AI-enabled piece of software that can watch and guide a person as they exercise in their own home. The initial concept is that the user will perform their activity/sport in front of their computer or mobile device and the application will analyse their "form" and body position and movement and provide coaching and advice. WizHero's initial market focus is to teach home fitness positions.

The commercial concept is to provide the fitness or Yoga teacher with a digital solution that enables the fitness teacher to have a distributed or virtual school of pupils, in their own homes. The value is to provide sports and activity coaches with a productivity solution that enables them to massively increase the number of students they can have in their lessons and hence their income.

WizHero is an inclusive company that enables equality, diversion and inclusion both through the fundamental design of its software and operations, and through its company policy.

WizHero has a basic working prototype of this application that can "recognise" and assess the correctness of the user's fitness and Yoga positions. To build a viable product, the team needs to develop an AI model that works reliably in different lighting conditions and with different backgrounds and can separate multiple people.

The team will create a solid base in technology and structure that will subsequently be applied to other sports like running, cycling, cricket and football. Once developed, the solution will be marketed to sports coaches including online coaches in the first instance, then to gyms, fitness clubs and physiotherapy providers.

Our mission is to improve the fitness and physical activity level of the general public with attendant health and wellbeing benefits.

This project is directly relevant to priorities in terms of responding to the Covid-19 pandemic and environmental sustainability. Specifically:

* This solution enables people to exercise while respecting the need to be socially isolated.
* Users don't need to travel to a central venue to exercise or practice their sport, hence this solution will reduce the use of transport-related pollution associated with sport/exercise.
* The solution provides anybody, at any time and place, to access high physical activity and high-quality sports coaching expertise regardless of the origins or socio-economic situation.